Early Careers Research at the Library of Congress funded by UKRI / the UK Government

My research project will focus on the portrayal of abortion law in comic books published in the US. I will explore how comic book writers have responded to landmark legal changes around three key junctures: before and after the legalisation of abortion in 1973 with Roe v. Wade, Donald Trump’s Presidential election in 2016, and the overturning of Roe v. Wade in 2022 with Dobbs v. Jackson. My project will highlight the comics medium as an important but under-researched avenue through which the pro-choice movement has advocated for legal change. There is some existing research on art as abortion rights activism (Enright 2020), feminist comics (Nordenstam et al 2024), and the study of law and comics (Giddens 2016), but no research has explored the intersections of these themes. My project will contribute to current scholarship on abortion law by considering these visual, non-legal tools as a form of legal activism.
Comic books have been used to explore various social justice issues (Davies 2017). The Library of Congress has a significant comic book collection, giving me access to self-published and underground comics anthologies which I would otherwise not have access to. I have identified various works that I would use in my research, including self-published zines and comics that were published in the 1960s and 70s as part of the women’s movement (e.g. Wimmen’s Comix). This project brings together and will build on several strands of my existing research expertise: global abortion law, law and literature, and arts-based methods including zines.